Freedom from Hegel: Heidegger's question and Schmitt's constitution

This project centres around the relation of anthropology to the concept of the state in Heidegger and
Schmitt. Many interpretations of Schmitt and Heidegger insist on a radical rupture between their
anthropological presuppositions and their political commitments (Schurmann, Nancy, DeVille, Lievens).
Another position insists that these are inseparable (Faye). The central question that this project will aim
to answer is who, in this dispute, is right. In order to answer this, I propose the first English language
examination of the common roots of Schmitt and Heidegger's concept of political life in their respective
critique - but also absorption and transfiguration - of Hegel's Philosophy of Right. Their critique of Hegel
doubles as a contestation of idealist and liberal concepts of freedom with wide-ranging repercussions for
political, legal and philosophical thought. Hence, their notions of freedom are the pivotal element in my
investigation.